Tagging online music contents for emotion. A systematic approach based on contemporary emotion research

Current approaches to the tagging of music in online databases predominantly rely on music genre and artist name, with music tags being often ambiguous and inexact. Yet, the possibly most salient feature musical experiences is emotion. The few attempts so far undertaken to tag music for mood or emotion lack a scientific foundation in emotion research. The current project proposes to incorporate recent research on music-evoked emotion into the growing number of online musical databases and catalogues, notably the Geneva Emotional Music Scale (GEMS) - a rating measure for describing emotional effects of music recently developed by our group. Specifically, the aim here is to develop the GEMS into an innovative conceptual and technical tool for tagging of online musical content for emotion. To this end, three studies are proposed. In study 1, we will examine whether the GEMS labels and their grouping holds up against a much wider range of musical genres than those that were originally used for its development. In Study 2, we will use advanced data reduction techniques to select the most recurrent and important labels for describing music-evoked emotion. In a third study we will examine the added benefit of the new GEMS compared to conventional approaches to the tagging of music.
The anticipated impact of the findings is threefold. First, the research to be described next will advance our understanding of the nature and structure of emotions evoked by music. Developing a valid model of music-evoked emotion is crucial for meaningful research in the social and in the neurosciences. Second, music information organization and retrieval can benefit from a scientifically sound and parsimonious taxonomy for describing the emotional effects of music. Thus, searches for relevant online music databases need not be longer confined to genre or artist, but can also incorporate emotion as a key experiential dimension of music. Third, a valid tagging scheme for emotion can assist both researchers and professionals in the choice of music to induce specific emotions. For example, psychologists, behavioural economists, and neuroscientists often need to induce emotion in their experiments to understand how behaviour or performance is modulated by emotion. Music is an obvious choice for emotion induction in controlled settings because it is a universal language that lends itself to comparisons across cultures and because it is ethically unproblematic.

Potential impact
The current tagging initiative would result in the first musical database to have been tagged for emotion in a systematic and principled manner, inspired by contemporary research in psychology. By incorporating the emotion tags in similarity algorithms, music information retrieval and organization could be substantially enriched. This would benefit four types of users.

1. Researchers in the social sciences will gain a deeper understanding of the type and frequency of occurrence of emotion induced by emotion. Moreover, they will be able to search for musical excerpts with a particular emotion profile with unprecedented accuracy and efficiency. This would benefit psychologists, neuroscientists, as well as theatre, film and TV experts, who could search the database for stimuli with specific emotion-inducing properties to be used either in experiments or other research studies in which the effects of emotion play a central role.

2. Music educators are also potential beneficiaries of the results of this project. How can students acquire a broad knowledge of the vast repertoire of musical compositions? This is often achieved by moving through genre, composer, artist, or time period. Yet, a potentially more effective, creative, and perhaps also more engaging way to learn about musical styles, songs and compositions is to navigate the musical space with the compass of emotion as is illustrated in the following paragraph.

3. General public users could benefit from recommendations that are no longer based on surface characteristics such as artist or genre, but on deep emotive responses to music that are shared across the community of users. As mentioned in the proposal this should lead to more intriguing than the prevalent recommendations based on artist or genre. Assume, for example, that Eva Cassidy's "Autumn Leaves" had been most frequently tagged with the GEMS-label "melancholic". The person listening to this song would then find recommendations for a several pieces also predominantly tagged with "melancholic", either within the person's preferred genres, or across types of artists, genres, instruments, and time periods.

4. Online music databases, once suitably tagged for emotion, can be used to infer users' emotional state by online companies. For example, if the search history of an individual listener shows that the listener chose musical items emotionally tagged for interest or wonder, this might predispose the person to seek out novel products, such as technologically advanced goods (mobile phones, tablets, cars). In contrast, if the prevalent state is one of sadness or longing, this might predispose the person to seek out comforting goods (food, restaurants, wellness).